Transformify HR Suite

Trusted by business clients from 150+ countries, Transformify HR Suite is the seamless, fastest way to hire, assign projects and transfer payments to remote workers, independent contractors and freelancers.

COVID-19 Response: Sustainable Remote Jobs tackles unemployment amid coronavirus outbreak and Industry 4.0\.

Transformify will leverage its cutting-edge technology to:

* Help people laid off amid COVID-19 outbreak identify and outline their transferable skills;
* Outline jobs requiring those transferable skills;
* Help employers create temporary and part-time remote and flexible jobs for people laid off amid COVID-19 outbreak. At least 7,500 sustainable remote jobs will be created by the end of 2020 as part of Transformify's pledge to the Digital Skills & Jobs Coalition of the EU Commission.

[https://pledgeviewer.eu/pledge/initiative/242][0]

https://www.transformify.org/blog/whats-hot/transformify-launches-sustainable-remote-jobs-initiative-to-tackle-unemployment-amid-coronavirus-outbreak

**Project Objectives**

(i) to develop powerful algorithms identifying the transferrable skills of job seekers who are unlikely to find a job within the same industry amid massive layoffs ( aviation, hospitality, tourism, automotive, etc.);

(ii) match job seekers' profiles to jobs requiring those transferrable skills;

(iii) suggest relevant e-learning courses to the job seekers to increase their chances of getting hired;

(iv) leverage predictive analytics to suggest an alternative career path to people whose jobs have been permanently cut off due to Industry 4.0, process automation, COVID-19 outbreak, etc.

(v) help employers create sustainable remote jobs for people living in areas with high unemployment rate or people who commute daily to limit the carbon footprint and revitalize local communities.

**Project KPIs**

Help create 7,500 sustainable remote jobs by the end of 2020\.

**Innovation**

Transformify has been recognized as a disruptor by Virgin and the Digital Skills & Jobs Coalition of the EU Commission. The company has been awarded the 2017 First Women Award, 2018 Female Entrepreneur Enterprise Award and ranked in Top 10 Fintech Innovations in the UK in 2019\.

[Transforming the way people get jobs | Virgin][1]

[0]: https://pledgeviewer.eu/pledge/initiative/242
[1]: https://www.virgin.com/virgin-unite/transforming-way-people-get-jobs